University of Cambridge and PLP Architecture KTP 23_24 R2

To design and develop an innovative, cutting-edge commercially viable, affordable residential building model using an engineered timber structure and flexible, semi-permanent timber partitions to revolutionise residential typologies in the UK and beyond.